Nitric Oxide Releasing Coatings to Prevent Catheter Related Healthcare Associated Infections

This project aims to explore the feasibility of using a new class of chemical compound called Metal Organic Frameworks (MOFs) to deliver the bio-active gas nitric oxide (NO) from within coatings on catheters. The purpose is to prevent catheter related blood stream and urinary tract infections, which contribute to the millions of incidences of Healthcare Associated Infection each year. If successful, the technology will improve patients' quality of care, reduce infection and mortality rates and reduce the financial burden on Health Care Providers associated with prolonged hospitalisation and after care as a result of these infections.